NETCYCLE - A Novel Method for the Efficient Recycling of End of Life Fishing Nets

"In the North Sea alone upto 500,000 tonnes of plastic fishing nets are disposed of each year. Currently there is no commercial way to recycle these nets even though they are made of highly desirable plastics such as PE, PP and PA.

Impact has developed a new method of recycling enabling recyclers to gain access to a completed new feedstock and giving fishing companies and authorities a route to dispose of their broken or old fishing nets.

Ultimately this technology will reduce the environmental damage caused by plastic fishing nets whilst providing a high quality recycled material to be sold back into the circular economy."